Advanced Rotary Generator

In combat situations, access to electrical power is a major logistical challenge with virtually
all resources powered by electricity; from cell phones, computers and communications
systems to surveillance equipment and low-level lighting.
According to the Defence Science Board’s task force on energy strategy, standard generators
are the single largest users of fuel on the battlefield. Existing military generators are large,
heavy, noisy, inefficient and expensive to run. This makes generators undesirable as auxiliary
power units (APU’s), whilst the weight makes it nearly impossible for an individual to carry
leaving expeditionary forces with limited options when operating in remote and austere
environments. The demands of the modern automotive and military markets dictate that
mobile/remote electrical power incur the minimum size and weight penalties possible, without
compromising on efficiency or increasing fuel cost.
The primary aim of this proof of market (PoM) study is to define the key markets, operating
parameters and market requirements for the development of a compact, lightweight portable
electric generator utilising a small scale Wankel Rotary Engine with multiple potential
applications.
The research undertaken in this project will aid in determining the actual market potential, the
definitive user requirements and will enable a prior cost benefit analysis of the potential
opportunity to take place before development is undertaken. All of the information combined
will be informative for Gibson Technology’s technology roadmap for future product
development.